HEDON - High Energy Dispersion of Nanoparticles

The inclusion of engineered nanoparticles has been shown to dramatically improve the
performance of many materials and there is growing commercial interest in their widespread
use across most industries. For example, carbon nanotubes and graphene are proving to have
an enormous impact on properties such as tensile strength and electrical and thermal
conductivity when added to polymers. There are also numerous examples in the field of
inorganic particles, such as nano titanium dioxide being used in transparent UV-resistant
coatings.
Much of the excitement, interest and investment to date has been focused on the creation of
high quality, uniform particles of various kinds. However, to be used in real applications,
these usually need to be mixed into a fluid medium. Unfortunately, the small length scales
involved result in strong inter-particulate forces that often cause particles to agglomerate
(form lumps) when added to a fluid and lose many of their special “nano” properties.
Effective dispersion and stabilisation of nano particles in fluids usually require a combination
of chemistry and high mechanical energy. In the laboratory, ultrasonic mixers and media
mills are currently the state-of-the-art for mechanical mixing but they are difficult to scale up
and are limited to low viscosities.
TecExec Limited is a British company that has developed a range of innovative mixing
technologies over the last 20 years. It has concentrated on high energy mixers that are used
by companies all over the world in process intensification applications at industrial scales.
The TecExec Group has recently developed and patented rotor-stator machines with
exceptionally high performance that it believes could be used for nano particle dispersion.
This project intends to test this hypothesis with real customer materials for industrial-scale
applications and thereby open the market to large-scale exploitation.